S. aureus abscess formation and septic shock: the role of the Eap protein.

MRSA (methicillin resistant Staphylococcus aureus) infections are a major and growing problem in both hospital and community settings. With resistance to the antibiotic vancomycin (one of the last drugs available to treat MRSA infections) emerging, it is clear that alternative therapeutic strategies are needed. The discovery and development of such novel strategies requires a greater understanding of this organism?s ability to cause infection.

In a healthy person, the immune system is usually sufficient to protect against infections by many pathogens, however this places a selective force on pathogens to develop strategies to evade its effects. The aim of this project is to characterise in detail the interactions that occur between a specific S. aureus immune-evasion protein (Eap) and the human immune system. We will study at a molecular and cellular level both the host and pathogen to characterise the potential of this protein as a target for novel therapeutic intervention.

Technical abstract
Staphylococcus aureus is a major human pathogen. With strains emerging worldwide that are resistant to all antibiotics, it is imperative that novel strategies are developed to combat infections.

The ability of any pathogen to evade host immunity is critical to a successful infectious cycle. S. aureus is well equipped for this, expressing several proteins that allow it to interfere with and evade the effects of host immunity. One such protein (Eap) has been shown to have the ability be both pro- and anti-inflammatory and our findings suggest that it is involved in two of the major clinical feature of S. aureus infections: septic shock and abscess formation. The aim of this proposal is to determine the role this protein plays during infection by addressing the following issues:

1. How do Eap?s multiple repeats, and conserved residues contribute to its ICAM-1 binding and pro-inflammatory activity?
2. Does Eap?s ability to block leukocyte extravasation and induce proinflammatory cytokine expression contribute to septic shock and secondary abscess formation?

Our hypotheses will be tested from both the bacterial and host?s perspective, using molecular and cellular biological techniques with a view to identifying novel strategies for the prevention and treatment of invasive diseases caused by this pathogen.